Data-driven design of metal-organic frameworks for CO2 capture and photocatalytic conversion

Developing excited-state electronic structure modelling methods for MOFs, to improve applications in CO2 capture and photocatalysis, towards the selective production of high-value chemicals (for instance, ethylene, ethanol, or propanol).